Nottingham Trent University and Foresight Innovations Limited KTP 21_22 R5

To further develop Recorelite(r) (a cost effective, lightweight, recyclable structural panel) by creating screening methodologies for the incoming recyclate; developing innovative methods of bonding skins to the Recorelite(r) core; and developing a materials configurator which will enable rapid response to new customer enquiries and provide optimised settings for different materials.